Open Language for LiveCode

In almost all domains of endeavour, bespoke languages (whether it be verbal or written)
develop in order to optimize work in that domain. One area where this hasn’t happened is
computer programming. The general nature of most programming languages does not lend
themselves to ease of use, especially by those who do not consider themselves programmers.
The terminology and symbols used do not aid learning or understanding, or help describe
what the code does.
Open Language changes all that. It allows anyone to create natural language syntax to
perform programming functions which integrate into LiveCode. LiveCode is an open-source,
multi platf